Grocery Trolley Decontamination

A system of decontaminating a grocery shopping trolley both entering and leaving a supermarket along with its products inside. A non contact method ensuring contaminated trolleys do not go on to infect subsequent customers and that purchased groceries are also decontaminated before entering the community or family home.

The decontamination system can kill all bacteria and viruses within 30 seconds and does not require any advanced skills to operate as it is largely automated. The customer can simply pass their trolley through the decontamination unit entering the supermarket and again when leaving with groceries inside. Giving peace of mind that they have not infected others or brought contaminated goods home. No chemicals, disinfectants or liquids are used in the decontamination speeding up cleaning without any secondary mess that needs careful containment and disposal.

With the addition of the "extension for Impact" funding it is possible to expedite the development from a virtual prototype through to a physical prototype and on to a beta testing demonstrator placed with a potential end user/customer.